IBEX BH on Mammography Clinical Feasibility Study

Osteoporosis is a serious health problem for older women. Fracture rates for weak bones exceed rates for heart attacks, stroke and breast cancer combined\[12\]. Complications resulting from hip fractures can be fatal, with a quarter of women aged 50 or over dying within a year\[4\]. Long-term care following a fracture costs the NHS and Social Services more than £1billion every year\[3\]. Some breast cancer treatments\[13\] can reduce bone strength causing 1in5 women to sustain a fracture after a typical 5-year course of treatment\[5\]. Effective treatments for osteoporosis are available\[14\] but take time to work so early diagnosis is vital.

NICE recommends offering a baseline risk assessment and regular monitoring of at-risk women during aromatase inhibitor cancer treatment\[7\]. This means additional hospital visits for women and long waiting lists for standard bone health DXA scans\[15\].

IBEX Innovations and Cambridge Breast Unit (CBU) are working together to develop a more convenient method which uses the IBEX BH software, a combination of machine learning and advanced physics models, to assess a patient's bone health from a wrist X-ray taken on the same mammography machine during the same visit as her mammography follow-up appointment.

A small feasibility study has been designed with input from patient representatives to validate the technology for use in a hospital setting which will:

* Test the method by asking 24 volunteers to have a wrist X-ray and compare the IBEX BH results with their standard tests
* Review timings of the assessment and impact on patient flow
* Assess patient experience through a questionnaire and interviews
* Assess clinical impact to understand how IBEX BH software can be used to improve patients' lives and what benefits it can bring to the NHS.

Participants will also be provided information on lifestyle changes that promote improved bone health and we hope to raise awareness more widely through dissemination activities at imaging conferences and with public facing organisations such as the Royal Osteoporosis Society.

Nearly 3 million women in the UK are living with osteoporosis\[9\], and half of women over 50 will break a bone because of it\[16\]. However nearly four in five women are not diagnosed or offered the appropriate treatment\[17\]. Women over 50 are offered a mammogram every three years with around 2.2m women attending each year. Assessing bone health during the same visit would be a convenient and cost-effective way to identify osteoporosis risk and start treatment early, ideally before their first fracture.